Cross-disciplinary research for Environmental Solutions

The proposed research will be cross-disciplinary, on projects in Discovery Science designed to address important environmental challenges. Funds widely across subject areas, including Environmental Science in its broadest sense, encompassing Life Sciences and Global Studies, and collaborations across subjects such as economics, law, sociology and the humanities generally.